Circular economy bioadhesive for a sustainable packaging industry

Our project and associated challenge theme will focus on reducing the environmental impact caused by global manufacturers and supply chains so they can re-align with the circular economy. Most of the currently used adhesives derived from food crops (corn) contain other toxic components and their manufacturing leads to a heavy CO2 footprint. Our non-toxic, sustainable bio-adhesive stems from the food waste stream of a large UK industry that currently uses large quantities of fresh water to dilute their remnants and pump them down the drain.

This project will culminate with a UK-based patent and planning for the market entry of a new adhesive. The associated new revenue will catalyse BindEthics' ability to scale and fund accreditation so we can look to introduce the bio-adhesive into several sectors boosting the UK's transition to changing market conditions to meet net-zero whilst simultaneously minimising landfill waste and improving the sustainability of the packaging sector.
Key players in the sector (Henkel, Coroplast) have attempted to develop bio-adhesives however their solutions are often expensive, poorly suited to the packaging sector, and rely on fossil fuel products while being mainly derived from food crops. The product developed through this project will ultimately boost the UK economy growth since there is no other country with a green alternative to adhesives for the packaging industry so far.